Feasibility study of TRANSPATH: novel software technology platforms for tissue biomarker quantitation for stratified medicine & oncology drug development

One in 3 of the UK population will develop cancer at some point in their lives. As a patient or a relative your major concern is to find a treatment that will be succesful in slowing down or curing the disease. Although there have been massive advances in our understanding of cancer in the last 20 years, we are still struggling to develop effective drugs with minimal side effects. We could vastly improve this by developing tests that will determine which is the right drug for the right patient. Currently some tissue based tests are available for patients but we are still held up by the fact that we are still using traditional subjective methods to report these tests that do not always have the sensitivity required. Pathology Diagnostics Ltd. is merging advances in computer imaging and other digital technologies with pathology to develop point of care computer applications that will be used alongside these assays to provide accurate quantitative tissue based testing in the clinic.